Smoke Free - 90 Day Programme

"Approximately 500 million people alive today will die of a smoking related disease. Hundreds of millions of smokers try to quit each year but up to 95% of these attempts will be unsuccessful. We have already created a stop smoking app called 'Smoke Free' with over 3 million downloads and 3000,000 monthly active users; our vision for this project is to take app-delivered smoking cessation to the next level and drastically improve the likelihood of a successful quit attempt.

If people make it to 90 days without smoking they have a greatly improved chance of staying smoke free for good (West R, Stapleton J. Clinical and public health significance of treatments to aid smoking cessation. Eur Respir Rev. 2008;17(110):199--204). By combining highly portable, user-friendly technology with existing research we will develop the most effective smoking cessation tool available. This will take the form of a 90 Day Plan - a pocket smoking cessation counsellor who can accompany and support the smoker on the critical part of their journey to becoming 'Smoke Free'.

**Our key objectives are:**

* to create a digital tool with the potential to greatly improve the chances of a successful quit vs. current approaches
* to prove that an artificial intelligence smoking cessation counsellor and 90 Day Plan is a viable alternative to a course of sessions with a real life smoking cessation counsellor
* to use data from the study to enhance research in the field of app-delivered behavioural support

This project will take the latest AI chatbot technology and apply it to behavioural science for the first time. By basing the chatbot prompts and responses on the scientifically proven behavioural support scripts used by NHS stop smoking experts, and enhancing with machine learning, we aim to create an intelligent and highly personalised 90 Day Plan which can be both proactive and reactive to each individual smoker's needs .

**Main area of focus:**

* Assess if an AI chatbot smoking cessation counsellor can be created, i.e. a digital companion who can help a user through their quit in a more human and engaging way, successfully asking questions and gaining information to deliver a personalised approach that prompts the smoker to evaluate their behaviour, tackle challenges and manage cravings.
* Run a trial to establish the effectiveness of this approach
* Evaluate and publish our findings to contribute to research on behaviour change and smoking cessation."